Bistro

Being maxed out already, we need the experts to show us how to obtain the last ounce of productivity from our people & processes. Without this level of intervention we feel we could not expand as planned.